North Kent LIDP

Under the LIDP funding, the Kelmsley Industrial SymbioS (KISS) project will deliver a comprehensive collective vision for Industrial Symbiosis and detail the challenges of delivering that vision. Within this vision a joint carbon reduction strategy for its compact combination of energy producers and consumers on the Kemsley site will be developed, through modelling of current and future energy requirements and the assessment of feasible carbon reduction solutions. It is intended that the collaborative approach used to develop this joint strategy will be shared with and adopted by other similar clusters in the UK and overseas.

The project brings together five industrial partners (MVV, DS Smith, Knauf, Enfinium and Heathcote Holdings), the University of Kent (providing research and innovation) and Mace, who will lead, and project manage.

The KISS partners will collaborate over a twelve month project timescale, to identify, analyse and determine viable energy technologies, operational roadmaps and pathways toward a simulation model for symbiotic energy supply, demand and storage that considers, inter alia, costs, low carbon material resources, carbon capture and storage. Partners will engage in facilitated workshops, exploring the cluster's energy use and potential for green energy, as well as seeking opportunities for more collaborative work, knowledge sharing, and learning across other areas that contribute directly or indirectly to decarbonisation e.g. exchange of waste materials.

The analysis will identify relevant regulations and policies, and any missing policy measures that are required to successfully implement a long-term synchronised carbon reduction strategy.

The data, information and knowledge from partners will be transformed into a series of resource-based roadmaps and a simulation model. The roadmaps and model will be used by consortium members and will be available to other industrial and energy clusters that have similar diverse energy and resource supply/demand/generation and capture scenarios.

This project aims to deliver a collaborative and progressive carbon reduction programme for the consortium, both individually and as a whole, in addition to identifying new skills and knowledge, and to accelerate the progression of carbon reduction for the benefit of the region and wider UK. These plans will be shared and implemented through a diverse and extensive network of sites owned and operated by the partners, both nationally and internationally, as well as through regional and international academic alliances. The project processes and outcomes will be communicated to wider planning, regulatory and interested stakeholders through broader dissemination activities e.g. conference, training events, social media.